Simulations in Particle Physics

The project will extend the existing Sherpa framework such that it can also model neutrino-nucleon and neutrino-nucleuas interactions. This necessitates the inclusion of form factor models for the (weak) nucleon interactions, models and the automatic generation of expressions for those interactions that generate also additional mesons, and some models regarding the intra-nuclear cascades.